Three, not two, radicals: Revealing the true mechanism of cryptochrome magneto-sensation

This proposal will experimentally test a recent proposition about the true mechanistic underpinning of magnetoreception in animals. This will challenge, and potentially render obsolete, the widely hypothesized paradigm of a radical pair-based protein magneto-sensor, which, while functional in principle, is unable to provide the necessary sensitivity to magnetic fields as weak as the Earth's. Instead, we will test the experimentally unexplored hypothesis of the involvement of a third radical, which promises to vastly boost magnetic field effects through three-radical quantum correlation. If successful, this would answer the open question of how weak magnetic fields can interact with biological processes, thereby not only explaining magnetoreception, but biological magnetosensitivity in general. This will unlock our potential to undertake a mechanism-informed risk assessment of exposure to weak magnetic fields, provide new handles to manipulate biological processes through magnetic fields for therapy, and enable the design of future biotechnologies, such as magneto-genetic control.
Migratory songbirds are equipped with an exquisitely sensitive biological compass. The most widely accepted model ascribes this trait to a magneto-sensitive chemical reaction in the cryptochrome protein in the animals' retinae. Crucially, quantum effects are thought to imprint magnetosensitivity on the recombination of a pair of radicals (i.e. molecules with unpaired electrons) transiently formed in a light-dependent electron transfer reaction. This naïve radical pair model is supported by ample, though circumstantial, evidence. However, it cannot explain several of the most important observations, such as sensitivity to the Earth's weak magnetic field and magnetoreception in the dark (when most birds migrate).
Recent theoretical calculations by the PI propose an alternative model which explains sensitivity to the weak geomagnetic field. This involves three radicals, instead of a radical pair, whereby the additional radical significantly enhances the sensitivity to weak magnetic fields because of the chemical Zeno effect. Still, six years after the original suggestion, the question of the involvement of a third radical has not been experimentally explored. The model has however been concretized since, permitting its experimental assessment, and technical challenges to test it have been surmounted.
Here, we aim to experimentally demonstrate three-radical effects on the magnetosensitivity of the cryptochrome protein in vitro. We will measure magnetic field effects directly in cryptochrome protein using fluorescence-based approaches (to monitor magnetic field effects), oxidative footprinting (to localise interaction with radicals) and cutting-edge time-resolved hydrogen/deuterium-exchange mass spectrometry (HDX-MS; to measure structural dynamic changes during magneto-reception) under conditions that permit or preclude the presence of a third radical, thereby revealing the true ingredients of weak magnetic field sensitivity in biology, as is required for migratory birds to navigate under their native conditions. HDX-MS will allow us for the first time to "see" how quantum fluctuations are transduced into cellular and organismic response via changes in the protein's conformation, with and without a third radical.
Our work promises to transform our fundamental understanding of biological systems by categorically testing, at a molecular level, the two principal hypotheses - one of which experimentally untested - that aim to explain eukaryotic protein magnetoreception: the radical pair and radical trio models. This project is timely insofar as we aim to test so far untested predictions from the emerging field of quantum biology, and evidently at an early, i.e. experimentally unexplored stage.